Facilitating Innovations for Resilient Livestock Farming Systems - Re-Livestock

The overall objective of Re-Livestock is to evaluate and mobilize the adoption of innovative practices applied cross-scale (animal, herd, farm, sector and region) to reduce GHG emissions from livestock farming systems and increase their capacity to dealing with potential climate change impacts. To reach our aim, Re-Livestock have brought together the excellence scientific expertise in Europe and Australia and across disciplines, including co-innovation, animal feeding, breeding, welfare, farm management, environmental and socio-economic assessment and policy analysis, to develop novel and scientifically supported integrated approaches specific for different dairy, beef and pig systems and geographic regions in the context of climate change. Strong collaboration with industry stakeholders to identify the innovations and to co-design the validation will ensure relevance and maximise the adoption of best practices. National groups of farmers (case studies) and ‘stakeholder forums’ together with a ‘European multi-actor platform’ will allow for an engaged co-design of transition pathways whilst ‘learning from innovation networks’ will allow for the testing and sharing of latest innovative solutions. A ‘community of practice’ will extend the multi-actor approach to a broad range of stakeholders